Sensors and UAVs

Terra Recovery will unlock one of the single largest collections of valuable resources in the world: landfills. Terra Recovery will identify and characterize landfills that can be economically mined for resources. By doing so, we will reduce the risk of developing these landfills as resource mines and will play a pivotal role in growing this nascent industry. Terra Recovery combines remote sensing data, public records and cutting edge sensor technologies from space and other industries to assess landfills to an unprecedented level of quality.